Next Generation Additive Manufacturing for 3D Power Electronics Packaging

Modern wide bandgap power semiconductor devices are increasingly being used in electric vehicle propulsion systems due largely to their superior switching performance and reduced conduction losses. This allows for higher system efficiency and so better vehicle range.
Along with lower losses, potentially higher switching rates and more power dense devices mean that, to get the most these costly devices, topology, packaging, and cooling must be carefully designed.
This project will initially undertake research into topologies most appropriate for use in a high-performance inverter using wide band gap devices. Once a topology is selected, component layout, and packaging techniques incorporating 3D printing technology will be investigated.
As part of this work a design methodology will be developed that will allow designers to follow a set of rules and techniques to create 3D printed structures and assemblies with optimal mass, volume, power and efficiency for their application.
To demonstrate the methodology and it's resulting design, a practical technology demonstrator will be built to drive a permanent magnet synchronous motor at 150kW. Models used in the design will be validated against the inverters real-world performance.